FitnessGenes: Development of a new tool for provision of personalised health & nutrition advice

61.9% of the adults in the England are overweight or obese. The health problems associated
with being overweight cost the NHS over £5 billion every year. In addition, twice as many
deaths may be attributable to lack of physical activity than obesity, with just a modest
improvement having significant health benefits for many. It is clear that both diet and exercise
will be key to tackling this growing problem.
Personalised diets and fitness programs are now seen as the future. By assessing an
individual’s genetic predispositions in combination with their lifestyle it is possible to make
evidence-based recommendations on what types of diet and exercise are likely to be most
effective for them. In addition, personalisation based on genetics has been shown to improve
compliance with making healthier life choices. With the rise of the genetic testing industry,
personal genetic information has become easily accessible. However, there are not reliable
mechanisms that will to aid the interpretation and dissemination of this data so that it is
relevant and empowering to a wider consumer.
The FitnessGenes:Tool will create the platform that can use genetic and environmental data to
create truly personalised fitness and dietary programs. Using a complex and proprietary
algorithm, it will identify the required programs and diet plans, as well as review an
individual’s progress and compliance. The information presented to customers will be
positive, educational and most critically, actionable.
Ultimately, the most significant and high impact outcome of this project will be the creation
of a novel prototype that evaluates the utility of gene-lifestyle based fitness and dietary advice.
This personalised method will not just appeal to the fitness obsessed, but could also contribute
to the prevention of obesity and chronic disease, improving compliance with government and
scientific advice, thus improving overall public health outcomes.